Blockchain R & D

"Exploration of and technical validation of using Blockchain technology to bring provenance, accurate record and enhanced trading to Unregistered Design Rights for commercial, cultural and historic benefit

"